DATUM - SMALL DATA MINING

DATUM is a game you play in Shopping Centres by following audio prompts on your mobile.

DATUM seems to know exactly what you're doing as you move through public spaces.

DATUM is a locative urban game you can experience in a group of 1-3 players. As a player, you are both the protagonist and the audience of your own experience. Familiar locations such as a car park or a café in a food court suddenly become a film set where a missing person case unfolds. Your time is limited. You're not sure who is in and who is out. Unless you reach your objective, you will never know all the details.

You are the player - a data miner. You are also a shadow - by following someone else's footsteps. You have simple instructions. Your time is limited. You're in a public space. Others can see you. You are close to your objective. Then the objective is not what you thought it was. You are not where you thought you were. The game has changed. You can keep playing, but you can't start again. Because you know too much now.

DATUM - Small Data Mining will be led by ZU-UK in partnership with body\>data\>space, and the University of Greenwich.

Founded in 2001, ZU-UK is a BAME-led award-winning independent theatre and digital arts company based in East London. Driven by an artistic partnership between Jorge Lopes Ramos and Persis Jadé Maravala, ZU-UK creates interactive experiences using performance, games, and technology. They can happen anywhere including on your phone, in your house, on a stage, in a shopping mall or a field. ZU-UK believes in the transformative power of collaborative human experience. We set out to purposefully give people tailor-made experiences that bring strangers together in playful, unexpected ways to create alternative realities. Recent achievements include: Rio de Janeiro Award for socially-engaged innovation in the creative industries, Prix Ars Electronica (Honorary Mention for Hybrid Art), Herald Angel Award, and finalist/nominee for innovation by Total Theatre Awards, Oxford Samuel Beckett Trust, The Space Award.

Based in East London, BDS Creative Ltd - body>data>space are a pioneering interactive creative design collective who have advocated for the living body to be at the heart of the digital debate since the early 1990s, creating collaborative outputs between performance, architecture, new media and virtual worlds. Ghislaine Boddington and Tadej Vindis of body>data>space work with collective members to enable public engagement in virtual and physical blended environments, examining the highly topical evolution of our future multi-selves through gesture and sense interfaces, biometrics, augmented and virtual realities and embedded digital body connectivity. This research points to the rapid blending of the virtual and the physical body and future collective embodiments. The collective regularly produces, curates and presents international group projects across Europe, Asia and the US, and were awarded the IX Immersion Experience Visionary Pioneer Award by Society for Arts and Technology (SAT) in 2017.